Kairos: new predictive staffing optimisation module

Kairos is an AI-powered clinical decision support system developed by Surge-X to transform how nursing care is planned, delivered, and resourced. While existing EHR systems often overlook the specific needs of nurses, Kairos is designed from the ground up to support nursing staff using globally recognised clinical frameworks such as NANDA-I, NIC, and NOC. The system has already demonstrated its value in Italian health settings, reducing missed care by \>50% and documentation time by \>60%.

This Growth Catalyst project focuses on developing a new predictive staffing optimisation module that integrates directly into NHS electronic health record systems. The innovation lies in the use of generative AI and real-time data to forecast nurse deployment needs dynamically, a capability not offered by current workforce tools.